The Value of Design: A study of the role of design in innovation

The principal research aim of this research project is to identify the specific conditions (e.g. leadership, culture, briefing processes) under which design is likely to make a substantial contribution to certain forms of innovation.

Working with the TSB and the Creative Industries KTN the research will create a framework of categories which constitute the range of conditions under which design can contribute to innovation., this will include the ways in which organisations can absorb and diffuse design's value to innovation, the leadership styles and roles necessary and the cultural and environmental factors. The work will make explicit the complex briefing process and evaluation of exemplar projects, identifying design specific innovation where is exists. The research will make recommendations on the application and scalability of the findings.